Lincoln Diesels Limited

Lincoln Diesels Ltd operates a world wide installation, commissioning and maintenance service. With skilled and experienced service engineers available to travel at short notice, critical engine downtime is kept to a minimum and downtime is kept to a minimum.Refurbishing major components of older engines can archive worthwhile returns in extending the working lifespan and increasing operating efficiency. Reconditioning of spare parts including Cylinder Heads, Connecting Rods, Crankshafts, Pistons & Fuel Injection Equipment is efficiently organised in out well equipped workshop facilities and controlled by stringent inspection, test and approval schedules.Lincoln Diesels Ltd provide complete customer support through a dedicated team of professional engineers able to respond immediately to both routine and emergency requirements, this covers all types and sizes of diesel engines in marine, industrial and rail traction applications.All of our work is carried out to our customers individual requirements and conforms to the appropriate industry and classification society standards.We ensure rigid compliance with health and safety guidance and exercise a general duty of care with regard to our environment.